University of Northumbria at Newcastle and Salt Separation Services Limited KTP 23_24 R2

To develop an innovative, energy efficient and smart interconnector for water treatment plant reverse osmosis membranes to enhance water quality and security and to reduce maintenance and plant down-time.